Enhanced capacity for grain filling in wheat: WHEASE

Technical abstract
The aim of this project is to provide new information about the limitations on grain filling in wheat, by evaluating and manipulating the capacity for starch synthesis in the developing grain. The project is designed to run alongside an existing BBSRC-funded project under the CIRC initiative that evaluates and manipulates the capacity for photosynthesis in wheat leaves. Together, these projects will provide an integrated understanding of the relative importance of “source” and “sink” capacities in determining grain yield. Our objectives are:

1) To create transgenic wheat with altered activities of ADPglucose pyrophosphorylase and starch synthase in the developing grain, and measure the impact on yield.

2) To discover and characterise natural variation for ADPglucose pyrophosphorylase and starch synthase activities during grain filling in a wheat diversity panel with known variation in yield parameters and the rate of photosynthesis.

3) To use genome capture techniques to characterise sequence variation across the diversity panel for the genes encoding enzymes of primary carbohydrate metabolism.

4) To integrate our results with those from the CIRC project to provide new insights into the limitations on yield, and information, materials and tools for further research and for exploitation by breeders.